Investigating cause-specific hospitalisations among people living with HIV on antiretroviral therapy.

This project aims to investigate rates of hospitalisations due to different causes among people with HIV on antiretroviral therapy, and how they differ by subgroups, for example, by gender or age. This project utilises data from the largest collaboration of HIV cohorts across Europe and North America, with records for 200,000 people with HIV on antiretroviral therapy, including data on over 280,000 hospitalisations.